Marine derived bacterial carbohydrate activating enzymes - A novel strategy for the discovery of alternative sweeteners with improved health properties.

This feasibility proposal seeks to evaluate the potential of marine bacteria to convert / modify complex polysaccharides derived from seaweed into non-glycaemic carbohydrates, for example, isomaltotriose, for use as sweeteners and sweetness enhancers. This project will help Aquapharm explore a range of enzymes produced from marine bacteria and explore their potential to modify a renewable source of complex carbohydrate.